John Adams Institute - Capital Equipment 2017-19

The summary was set out in the 2016 proposal for the John Adams Institute, ST/P002021/1

Potential impact
The impact was set out in the 2016 proposal for the John Adams Institute, ST/P002021/1